Beyond net zero goals: Regenerative fashion design for micro-circular rural ecosystems

Elvis & Kresse create high quality fashion accessories from rescued waste materials, operating with the highest social and environmental standards. This project documents and supports the company's climate ambition to become Net Regenerative by 2030, diversifying their products through regenerative agriculture and regenerative fashion practices within a rural ecosystem.

Building on successful collaborations during two recent projects Fostering Sustainable Practices (AHRC, 2018 - 2021) and Mapping Sustainable Fashion Opportunities for SMEs (EC COSME, 2019), this project develops a design-led R&D partnership between UAL Centre for Sustainable Fashion (CSF) and the B-Corp certified social enterprise Elvis & Kresse (luxury accessories from rescued materials).

The project embeds a new concept, fashion making in a dynamics of place, creating and piloting innovative possibilities for regenerative fashion practice within rural ecosystems. The project aims to catalyse Elvis & Kresse's current transition from the company's commitment to net zero by 2030 to a more ambitious goal: being net regenerative by 2030. In a business context, this requires a values-based philosophy of work and life that moves beyond reducing harm, to long-term positive impact on local environmental and social ecosystems.